Multiscale modelling of antimicrobial resistance (AMR) evolution in fungal hyphal networks

Multi-drug resistance in pathogenic fungi is an under-recognized component of antimicrobial resistance and an emerging crisis worldwide. Infections from the environmental mould Aspergillus fumigatus can cause a spectrum of pulmonary diseases called aspergillosis ranging from allergic to severe life-threatening invasive infections, particularly in those who have weakened immune systems. Despite the growing threat of AMR in pathogenic fungi, we do not have a predictive understanding of where and how resistance evolves. A. fumigatus grows as a complex branching hyphal network containing multiple nuclei each of which have the propensity to mutate, adapt and provide resistance, but little is known about the processes that drive the acquisition and spread of resistance within fungal hyphal networks. The overall aim is to develop and parameterise a computational model of resistance evolution within fungal hyphal networks, providing a novel platform to predict the emergence of antifungal resistance. The specific objectives are: Objective 1: Collect experimental data on the growth dynamics of A. fumigatus hyphal networks under different antifungal treatment regimens through state-of-the-art live cell microscopy. Objective 2: To parameterise a spatially structured computational model to predict and track the evolution of resistance within different environmental settings. Objective 3: To test predictions of the model through laboratory experimental evolution.